Hand-Hygiene Enforcing Access Control

Our project is a 'smart' hand-sanitiser that enforces its use to gain access to a building or space within a building.

There is a huge focus on hand-hygiene due to the COVID-19 pandemic, but of course, that concern has always been present in the medical industry. Everybody who has visited a hospital has seen and used the hand-sanitiser dispensers, but may not have understood the upmost importance these bottles on the wall serve. The staff within hospitals across the globe often have their usage of hand-sanitiser tracked and measured in an effort to move usage towards 100%. This is due to the effectiveness of hand-sanitiser usage on stopping the spread of infection between patients; however there is a break in the chain. Visitors to the building are not tracked in any way, and although staff may be tracked, there is nothing enforcing the usage of the hand-sanitiser. This is what our solution addresses.

Our system works simply - if you use the hand-sanitiser, you can gain access, if you don't use it - you can't. This system can be applied to every part of a building, from the main access, movement throughout the building - such as between wards, and for compartmentalising larger rooms or sections of the building for isolation. This means it doesn't matter who you are, or why you're in a hospital - you will never be able to forgo the usage of hand-sanitiser, and thus will do your part to reduce the spread of infectious diseases.